Side-channel Resistant Cryptographic IP for Smartcards

Cryptographic IP cores are widely used in smartcards; however, regardless of the mathematical security of a cryptographic algorithm, a hardware implementation of the cryptographic algorithm can leak sensitive information correlated to the secret key(s) being used through side-channels. Next generation standards make it mandatory to protect against such attacks. The project seeks to gain further data to underpin the technical understanding of a technology developed through formal security validation. In turn to allow more detailed assessment of economic feasibility that can be scrutinised by industrial partners and regulatory authorities alike.